Research and development of fashionable, sustainable and functional swimwear for people who have had mastectomies for breast cancer

Valiant Lingerie aims to be the "go to" brand for products that boost confidence for people who have had mastectomies / lumpectomies.

Our customers have told us they want fashionable, age-appropriate post-surgery swimwear.

Treatment for breast cancer has a significant impact upon mental health, self-esteem and how people feel about their body and there is increasing awareness that clothing can have an impact on our psychological state.

Our project is therefore functional and stylish swimwear that is innovative in design and use of sustainable, high performance materials. Because everyone deserves swimwear that helps them to feel their confident best.